Attention-like processes in insects: applications to pollinator biology and health

Every minute of the day, we are flooded with visual stimuli. We only manage to make sense of these stimuli and focus on the important ones due to our capacity for attention. Imagine searching for your bike in the middle of many others at a bike stand. You manage to find it by attending to relevant features - like colour - that help you spot your bike. We are not the only animals that face these problems. Other animals, including insects, must also process many stimuli and respond to those that help them forage, mate or catch prey. Think of a bee searching for rewarding flowers in the middle of a meadow full of other flowers, or a praying mantis that must catch one fly among several. How do they process all the information and still choose the rewarding flowers or prey in the middle of all the distractors? Insect nervous systems are much simpler than ours, and yet we know little about the processes underlying this "attention-like" behaviour. I want to find out if their solutions when faced with many tasks and stimuli are like ours, and in what ways they differ from or resemble our own.

To do this, I will investigate if they have some key features of attention. I will adapt visual tasks used in human experiments to mimic natural tasks that insects have to perform, e.g. selecting food, or avoiding predators. First, I will see if insects only choose stimuli that grab their attention or if learning about a less visible target can help them detect it better, as it does for us. I will then ask if, similar to us, they can notice stimuli even when they don't attend to them - indicating that the selection occurs at a later stage. I will also rule out other possible explanations for why they select targets. For instance a bee might choose a flower simply because of how rewarding it is, so we need to control the reward and the neural response to rewards chemically. Another important feature of our attention is that we find it difficult to attend to two tasks at the same time if one of them is very difficult. If both tasks are easy we manage to attend to both at once. I will see if this is true for insects as well. After looking at all of these aspects, I will use this framework to investigate how insects might behave in nature. I will look at how chemicals in flower nectar can influence the aspects of visual attention outlined above. I will also investigate how pesticides disrupt insect visual attention. Current available pesticides have chemicals that interfere with the chemicals we know are important for attention. Looking at their effect in insects would directly compare the biology of insect and human attention. It will also give us an insight into how we can improve pollinator health which is currently an important agricultural concern.

What excites me about the project is the possibility of getting inside the head of organisms so different to us. It would be fascinating to find out for the first time if they have attention like we do, or if they have very different processes. With the help of the framework this project will develop, we would also be able to gain new insights into their natural behaviour in complex environments. This could then benefit our understanding of fields such as pollination. Pollinators like bees are vital for a lot of agriculture. Agriculture would therefore benefit if we learn how they attend to one flower over others or avoid predators while foraging. We could also use any novel insect solutions we might find to help our technology. For example, small flying robots that must navigate and spot targets could mimic insect solutions. Finally, studying these processes in insects makes it easier to use methods from neuroscience and genetics to study attention. This is because many of these methods can't be applied to humans or other primates. We could thus gain a lot from what is already an exciting prospect - figuring out how the brain of another organism understands the world.

Technical abstract
Attention is essential for us to be able to filter out stimuli of interest and perform tasks. It is therefore an important field of study in human psychology and neuroscience. Other animals, including insects, also perform tasks that involve filtering out stimuli to focus on the ones useful for foraging and predator avoidance. Yet it is only recently that visual attention has been studied in insects and we know comparatively little about the processes underlying it. I propose to develop insects as model systems for the study of attention. My research program will test the hypothesis that the attention-like processes used by insects are analogous to processes in vertebrates and will reveal the nature of attention-like mechanisms in insects.

Towards answering these questions, I aim to test theories of attention in behavioural experiments on bees and mantises and use the results to build a model of insect visual attention. I will use a range of experiments to ask four key questions: does selectivity in insects occur early or later in their visual processing, is it governed by exogenous or endogenous influences, how is it distinct from arousal and does it involve an increased sensitivity to detect and distinguish targets of interest. I will also investigate influences of stimuli in other modalities (like smell) and the difficulties of tasks. Finally, I will apply this framework to look at pollinator biology and health in the context of their chemical ecology.

Investigating these processes in insects will reveal whether their attentional processes are fundamentally different from those of primates. It will give us a wider understanding of the biology underlying attention and enable us to make predictions about the natural behaviour of insects, including pollination in agricultural settings. It will also allow us to study attention in a tractable model system where invasive experiments are easier and less ethically difficult than in primates.

Potential impact
This project will provide substantial impact to several beneficiaries, apart from its academic impact.

AGRICULTURAL POLICY
Several insects, such as bees, are important pollinators. Understanding insect attention could thus have a profound impact on agriculture. It would shed light on how bees pollinate plants when present as monocultures rather than as diverse communities or on how the nectar content and saliency of flowers interact to change pollinator behaviour. Importantly, this project will reveal the direct effects of pesticides on visual attention of bees and the predation risk they face. These will be immediate results of the project, achieved within five years. This will thus be a vital contribution towards improving pollinator health and survival. This will in turn have impact on crop security, competitiveness of the agricultural sector and the public good. This aspect of the project will also train staff in new skills which could be applied broadly in the agricultural sector.
In the longer term, understanding attention could also affect pest control strategies. For instance presenting pests with extra sensory load could interfere with their ability to locate potential hosts. A similar strategy could also be helpful towards reducing the risk of bites by mosquitos, by increasing the olfactory or heat detection load they face. This could have large health benefits.

ROBOTICS AND COMPUTER VISION
Investigating attention and sensory processing in insects could lead to novel mechanisms of visual processing, as my previous research has shown. Any fresh computations discovered could be especially promising to use in computer vision. Given the relatively simpler nervous systems of insects, these algorithms might be easier to implement than those modelling primate algorithms. Lightweight flying robots - where processing capabilities are limited in a fashion similar to those of insects - could have huge benefits from implementing insect visual strategies. The US Navy Global Research Office has contacted me about the possible applications of insect vision, and discussions are ongoing. This would benefit defence and cutting-edge technology initiatives nationally by providing new avenues and a competitive edge through early investment.

PRIMATE STUDIES AND ANIMAL WELFARE
The project seeks to develop insects as models for the study of attention. Currently, several of these studies rely on primates. Using primates, especially for invasive experiments, can be a difficult task and has important animal welfare considerations. This project could, over the next 5-10 years, enable some attentional processes typically studied in primates to be studied in insects instead. The ethics and welfare concerns of performing these studies, including those involving electrophysiology and genetics, in insects are considerably simpler. My research could therefore make a large contribution towards the replacement objectives of animal welfare. Understanding how pesticides affect bee vision also immediately contributes towards pollinator welfare.

PUBLIC ENGAGEMENT
Attention is central to our cognition and mental functioning. It is thus important to nurture public interest and understanding of this field. I will tap into the vibrant enthusiasm of people for the natural world to introduce the complex topic of attention through engagement around insects and their sensory processing. I have wide-ranging experience in public engagement using a variety of creative mediums including comics, theatre productions and animation. I will continue to use these as well as media interviews, articles and public lectures at schools and events to spark public interest in attention and in insects and make innovative cultural contributions. The benefit to the larger public will be that they will learn about difficult cognitive concepts - with implications for understanding mental processing and conditions such as ADHD - in a fun and engaging manner.